Coverage and connectivity in stochastic geometry

Geometrical patterns requiring statistical analysis arise in many branches of science and technology, and spatial probabilistic modelling is important in diverse areas such as materials science and telecommunications. Stochastic geometry is the mathematical analysis of these geometrical probabilistic models.

A fundamental model in stochastic geometry is the Boolean model, a version of which goes as follows. Consider a collection of small (possibly overlapping) `droplets' centred on the points of a large random `point cloud' in a smoothly bounded region of space (either Euclidean space, or more generally a Riemannian manifold). Under appropriate mathematical assumptions, we may ask questions such as the following.

What is the probability that the random set, given by the union of the droplets, fully covers the region into which they are placed? What is the probability that this random set is connected? If not connected, how many components does it split into? Given two fixed points in space, what is the probability that they are connected by a path through this random set? What is the probability that the complement of this random set is connected?

Exact formulae to answer these kinds of question are not available. Moreover, in applications the sample size is often very large. Thus we propose to investigate these types of question, in appropriate limiting regimes where the point cloud is large and the droplets are small.

Much of the difficulty in addressing these problems arises from having to handle the boundary of the region in which the points are placed. Essentially this is because it is harder for any location near the boundary to be covered, but the volume of such locations is less than the volume of interior locations so one has to estimate the trade-off between these two effects. We shall develop new methods to deal with boundary effects, at least when the boundary is smooth, thereby deriving complete answers to many of the questions above; previously, such answers have been mainly available only in simpler cases where there is no boundary (for example, in a torus). Our methods should be relevant to various other models of stochastic geometry, and also to regions with polyhedral boundaries

These kinds of problem are relevant to wireless communications; a random point cloud in a planar region may represent a collection of wireless transmitters. They are also relevant to statistical set estimation and to topological data analysis (TDA), where the random points in a region of (possibly high-dimensional) Euclidean space or manifold may represent multivariate statistical data. In TDA one aims to learn about the topology of the underlying space from the point cloud, often through a discrete structure such as a graph on the points with edges between nearby points.

Potential impact
The mathematical theories of coverage processes and random geometric graphs have already had an impact on many disciplines, including Theoretical Computer Science, Biology, and Geography. In wireless communications engineering, these theories have influenced work on the capacity and throughput of multihop networks. In statistical set estimation, machine learning and topological data analysis (TDA), they have provided part of the foundation for work on image processing and on understanding the topological structure of modern datasets, which are often very large and high-dimensional; applications of image processing and of TDA include medical research and materials science.

The work proposed in this project will take these theories much further, notably by taking into account important boundary effects, and allowing for a much more general class of spatial domains than the rather simple domains considered hitherto.

The most concrete outputs of the proposed research will be published theorems and proofs. As is often the case for mathematical research of this type, the ultimate societal impacts are hard to measure, or to predict in advance. Results such as the logarithmic mean degree growth required for connectivity of random geometric graphs (which will be addressed in part of this project) enter the scientific folklore and may influence future thinking in applications such as those mentioned above.

In short, the rigorous mathematical progress on stochastic geometry envisaged in this proposal has the potential to filter through in due course to more concrete applications, by informing the culture of more applied research. Possible routes could be through its effect on wireless network design (see the letter of support from BT which is included with this proposal), through medical applications of topological data processing, and through robotics.

In carrying out this project we shall train a postdoctoral mathematical scientist in stochastic geometry and thus add to the national skills base in this important area of applied probability.

We propose to hold a workshop during the course of the grant. This will include at least one session devoted to applications, notably in areas such as materials science, wireless communications, geography, and statistical set estimation. This will provide opportunities for impact in both directions: practitioners will see what is at the cutting edge in theoretical stochastic geometry, while more theoretical researchers will learn about areas of application and have the opportunity to discuss applications informally with experts.

Ultimate potential end users of the theory of random coverage processes and geometric graphs include telecommunications companies (and their customers) through applications to wireless network design; the medical profession (and their patients) through applictions in modelling of epidemics, brain cortexes and protein interactions; the military (and the populations they protect) through applications in communications network design, ballistics and robotics.